Microwave assisted catalytic treatment of agricultural waste water (MICROCAT)

Aim of MICROCAT is to enable reuse of at least 3% of the total global blue water used in agriculture (70% of 600Gm3/yr),
saving globally 17,000ML/day. A multi-functional surface advanced textile material (ATM) with filtration, ion-exchange,
disinfection and ambient temperature catalytic capability will be coupled to microwave technology to provide superior
enhanced remediation of agricultural waste water for re-use in crop production and agricultural processing.
Deliverables: Combine microwave energy to the catalyst treatment system (highly innovative) to significantly increase
catalyst efficiency by at least 5-folds, double the surface area and efficiency of ATM by developing novel textile structures,
optimise nanocoating process to reduce costs by 20%, with adaptation to scale-up for manufacture and optimise system
process parameters in field trials to meet regulations for water re-use. Microwave assisted catalysis is a platform
technology with potential to treat currently untreatable wastewaters.

Potential impact
Economic benefits: Create attractive global market opportunities and new jobs over the next 5 years as the project will
provide a novel waste water treatment system to treat currently untreatable waste streams. Reduce energy, chemical and
carbon costs due to more effective on-site treatment, avoiding tankering and reduce chemical and energy expenditure through more efficient manufacture of nanocoatings.
Social benefits: Improve health and safety of workers with less exposure to hazardous substances and pathogens in
surface and ground waters. Strengthen UK engineering and technology skills capabilities and attract young researchers.
Efficient catalytic capability will allow legislation to enforce lower discharge limits (Best Available Technology).
Environmental benefits: Environmentally safer product and process that destroys persistent toxic contaminants, reducing
pollution. Increase water recovery and re-use saving up to 17000ML/day, helping to overcome water shortages caused by
climate change and unsustainable abstraction. Can be used in the treatment of wide variety of waste waters as well as
clean up of industrial accidents, preventing environmental disasters to wildlife and society.
Exploitable outputs are new products: A rapid, novel, self monitored wastewater treatment system, an improved high
surface area catalytic fabric and manufacturing process (13% of global technical textiles are for filtration equivalent to
715,000 tonnes worth £2.6Bn pa) and patents pertaining to the new knitted structure and improved (microwave assisted)
water treatment process. KEE Process Ltd will sell the finished microcatex reactor and provide after sales support and
technical service - expanding their business by 10% in 5years. Farmers Union represents 55,000 farmers as end users and
primary beneficiaries of the output of this technology. The technology will help its members to ensure water security for
their produce and protect the environment. Microwave companies, such as e2v, TMD will sell more microwave sources
expanding their business by +5% in 5 years. DMU and LU will acquire new knowledge and expertise in the area, attracting
the brightest students/researchers. Intellectual property for the finished product will be owned by the consortium (based on
a collaboration agreement). Sale of sensors/monitors will increase by +2% in 10 years. Microcat will also open new
business opportunities for the textile industry.